Performance Estimation, Assessment, Reporting and simuLation (PEARL)

PEARL project aims at carrying out the SESAR performance management process, under the leadership of SESAR 3 JU. This implies to reconcile and map the performance assessments and results delivered by the R&I projects with the SESAR performance ambitions in the ATM Master Plan. To achieve this goal, PEARL Project will conduct the following activities: -A priori estimation of performance contributions from SESAR Solutions -Consolidation of performance assessments coming from SESAR Solutions to deliver PAGAR report -Provision support and guidance to Solutions through Communities of Practice (in performance domains as Operational Performance, Safety, (cyber) Security, Human Performance, Environment, CBA, Digitalisation and U-Space), as part of a Quality Assurance process -Conduct multi-SESAR Solution network impact simulations, looking for indications of cross-effects of joint deployment Complementarily, on specific request from SESAR 3 JU, PEARL project will maintain SESAR Performance Framework and related material, as well as providing support to Maturity Gates. It will also be flexible for the provision of additional ad-hoc activities, to be agreed with SESAR 3 JU.